When there is not enough telomerase: telomerase insufficiency and genome integrity

Telomeres are the natural ends of linear chromosomes present in many organisms, from unicellular fungi and algae to humans. Telomeres do not encode any genes but are important for accurate chromosome maintenance by protecting chromosomes against degradation and fusion to other chromosomes. They consist of short DNA repeats (TTAGGG in humans) which allow cells to differentiate them from broken DNA ends. Cell replicate their chromosomes every time before they divide and telomeres require a special enzyme, telomerase, for their replication. If there is no or very little telomerase telomeres shorten with each cell division and once they have become critically short they resemble broken DNA ends and can no longer protect chromosomes. Consequently, chromosomes undergo DNA loss, fusions to other chromosomes and further genome-destabilizing events, which may abolish cells' ability to function and lead to cancer in humans. Most human cells express very little telomerase and due to the resultant telomerase insufficiency telomeres in our cells become shorter with age. This telomere shortening has been linked to impaired tissue homeostasis, wound healing and immune response in elderly. Furthermore, mutations in human telomerase genes result in accelerated telomere shortening, bone marrow failure, nail dystrophy, abnormal skin pigmentation and increased risk of cancer. Therefore, studying how telomerase is regulated and how cells deal with critically short telomeres is important for our understanding of certain human genetic disorders, cancer development and human ageing. This research proposal is focused on two major questions:
1.How do cells deal with telomerase insufficiency? Telomerase insufficiency is not wide-spread in nature but importantly it is one of the key signatures of ageing human cells as well as pre-cancer cells on their way to malignancy. For the first time, we have reported a system for studying telomerase insufficiency in a simple model system of budding yeast and used it to show that cells with telomerase insufficiency can boost telomerase by altering their chromosome set (karyotype) so that it slows the rate of cell growth. We aim to investigate how the rate of cell growth affects telomerase and its ability to extend telomeres, and to identify and characterise other mechanisms of overcoming telomerase insufficiency. We will also study if short telomeres might trigger karyotype changes as we have preliminary evidence that recombination, which is known to be increased at short telomeres, is involved in altering karyotype.
2.How are telomeres and telomerase regulated during DNA damage response? Critically short telomeres, often arising as a result of telomerase insufficiency, resemble DNA breaks and induce DNA damage response - a set of cell reactions directed at activation of DNA repair and pausing cell division until the repair is complete. In our prior experiments we discovered a pathway that regulates yeast telomerase in response to DNA damage. Intriguingly, the regulation had opposite effects on telomerase at broken chromosome ends and at telomeres: telomerase was inhibited at DNA breaks (to prevent erroneous break repair by telomerase) but stimulated at telomeres as a result of break repair by a specific mechanism called break induced replication. We are proposing to dissect this regulation at the molecular level to elucidate the interplay between telomerase, DNA repair and DNA damage response in order to understand regulatory pathways providing accurate DNA repair and telomere maintenance in cells with telomerase insufficiency and/or DNA damage.
Because all the key proteins and pathways under study are highly conserved from yeast to humans our findings will be relevant to human cells. This research has important implications for approaching human health problems associated with genome instability, such as normal human ageing, multiple genetic disorders, and especially for understanding cancer cause and therapy.

Technical abstract
Telomeres are the natural ends of eukaryotic chromosomes evolutionarily conserved from unicellular organisms to humans and important for chromosome integrity. Most human cells express very little telomerase and due to the resultant telomerase insufficiency (TI) our telomeres become shorter with age. This telomere erosion has been linked to impaired tissue homeostasis, wound healing and immune response in the elderly. Furthermore, mutations in human telomerase genes result in accelerated telomere shortening, developmental syndromes and cancer predisposition. Therefore, studying how cells deal with TI and critically short telomeres is important for our understanding of human disease and ageing.

To understand how cell populations respond to TI, we will:

1. Dissect cellular responses and telomere dynamics in cells with TI. We will perform genetic screens to identify factors essential for survival of cells with TI, monitor events taking place at critically short telomeres and analyse populations of cells with TI at the single-cell level in order to understand how critically short telomeres affect cell proliferation and population composition.

2. Elucidate the molecular mechanisms of suppression of TI. To gain molecular insights into TI suppression via aneuploidy, we will compare the dynamics of different telomerase components and their assembly into telomerase complexes in euploids and aneuploids.

3. Identify factors and networks important for switch to aneuploidy in response to TI by using a genetic approach.

4. Uncover the molecular dynamics at critically short telomeres upon DNA damage response (DDR) activation by addressing how DDR and DNA repair affect telomerase and telomeres, particularly during TI.

Because all the key proteins and pathways under study are highly conserved from yeast to humans our findings will be relevant to research on human ageing and disease.

Potential impact
Academia.

The direct impact of the knowledge generated as an outcome of the proposed studies on academic research is described under Academic Beneficiaries. Here, I would like to stress the relevance of our research not only to human health but also to understanding human ageing, one of the MRC strategic priorities. In addition, the highly collaborative nature of this study will strengthen ties between labs and academic institutions within the UK and internationally, in line with the MRC recognition for the role of international collaborations in "maintaining the high standards of research that the MRC funds". Our collaborations are long-term and we expect to further develop them through applying for European funding schemes. Therefore, this research will impact science in the UK and Europe well beyond the immediate research outputs.

Commercial private sector / public sector.

Lab members will be provided with the opportunities to learn skills that are highly relevant outside of academia. This project will train 2 PDRAs and 1 technician, and I am very strongly committed to training PhD students (there will be 4 in my lab by October 2017 and 1 is shared with another lab) and undergraduates. Our lab provides training in a broad range of widely used molecular biological techniques as well as experimental design and data interpretation, and transferable skills such as project management and communication, working independently and as a part of a team of collaborators. All trainees coming through our lab will benefit from these activities since we operate in an open environment where ideas and data are constantly exchanged through lab meetings and informal discussions. Since some of our trainees will go on to have careers in the private and public sector we will contribute to the training of a highly skilled workforce.

Global Health.

This project does not directly aim to develop therapies for any human genetic disorders or cancer but it will lay a foundation for further basic research in mammalian systems as well as for clinical research. The genome maintenance mechanisms, including DNA replication, repair and telomere biology are highly conserved in eukaryotes, so are the mechanisms regulating cell proliferation in general and ribosome biogenesis in particular. Furthermore, the phenomena under investigation such as telomerase insufficiency, aneuploidy, gross chromosomal rearrangements as a result of erroneous repair and/or DNA damage checkpoint malfunction, suboptimal ribosome production have been strongly linked to human disease and/or ageing. Therefore, uncovering regulatory networks co-ordinating relevant cellular processes in yeast is a step towards unravelling the complexity of similar mechanisms in human cells, thereby making important contributions to understanding human diseases, ageing and improving human health.

The wider public.

As described elsewhere, we are committed to advancing public understanding of science and in particular the role it plays in improving human health and healthy ageing (also see Communications Plan).